Development of a highly sensitive stand-off chemical imager

Several markets are seeking solutions for an effective way of remotely detecting, identifying, quantifying and monitoring chemical emissions at ultra-low concentration levels. The overall objective of this project is to address these needs through the provision of a versatile, sensitive, standoff chemical imager. The project will focus on the development of a demonstrator based on the very recent development of the active heterodyne hyperspectral chemical detection method. The demonstrator development will allow the optimization of the active heterodyne detection technique and demonstrate chemical imaging capability for the first time. The development of the instrument will be accompanied by spectral modelling, processing algorithms integration, and a validation of low concentration chemical imaging methods in an application example of relevance to one of the target high-priority markets.